MAPTRAITS: MACHINE ANALYSIS OF PERSONALITY TRAITS IN HUMAN VIRTUAL AGENT INTERACTIONS

Research findings suggest that personality traits such as extraversion, agreeableness, and openness to experience, are tightly coupled with human abilities and behaviour encountered in daily lives: emotional expression, linguistic production, success in interpersonal tasks, leadership ability, general job performance, teacher effectiveness, academic ability, as well as interaction with technology. In fact, human users tend to anthropomorphise computers and virtual agents, treating them as social beings, and interpreting their behaviour similarly to daily human-human interactions.

The problem of assessing people's personality is very important for multiple research and business domains such as computer-mediated staff assessment and training, human-computer and human-robot interaction. Despite a growing interest and emphasis on personality traits and their effects on human life in general, and recent advances in machine analysis of human behavioural signals (e.g., vocal expressions, and physiological reactions), pioneering efforts focusing on machine analysis of personality traits have started to emerge only recently: (i) there exist a small number of efforts based on unimodal cues such as written texts/ audio/ speech/ static facial features, (ii) despite tentative efforts on multimodal personality trait analysis, the dynamics (duration, speed, etc.) of multiple cues, which have been shown to be important in human judgments of personalities, have mostly been neglected, (iii) although personality analysis research suggests that a trait exists in all people to a greater or lesser degree (i.e. a person can be anywhere on a continuum ranging from introversion to extraversion), none of the proposed efforts have attempted to assess personality traits continuously in time and space (i.e., how a person can be rated along the multiple trait dimensions at a given interaction time and context), and (iv) how machine (automatic) traits analysis can be utilised for personalised, social and adaptive human - virtual agent interaction has not been investigated.

Overall, both the common everyday technology (e.g., personal PCs, smart phones) and the more sophisticated systems people use nowadays (e.g., computer games, assistive technologies, embodied virtual agents, etc.) lack the capability of understanding their human users' personality and behaviour, and of providing socially intelligent, adaptive and engaging human - computer interaction.

To address these issues and limitations, MAPTRAITS project will bring around a set of audio-visual tools that can analyse and predict human personality traits dynamically from multiple nonverbal cues and channels (i.e., upper body, head, face, voice and their dynamics) in continuous time and trait space. There is no prospect of building a perfect system for automatic analysis of personality traits that can be used in all possible application domains in 12 months' time. Therefore, as a proof-of-concept, the MAPTRAITS technology will be developed for automatic matching of virtual agent and user personalities, to automatically model what type of users would like to engage with what type of virtual agents to the aim of user engagement enhancement. The motivation for choosing this application area lies in its significance: (i) Research has shown that people's attitudes toward machines and conversational agents is based on the perceived personality of the agent, and their own personality, and (ii) humans are social beings, and currently their everyday life revolves around interacting with computers, virtual agents and robots that are getting increasingly popular as companions, coaches, user interfaces to smart homes, or household robots.

Potential impact
The MAPTRAITS project will focus on machine analysis of personality traits. It will bring around a set of audio-visual tools to analyse and predict human personality traits dynamically from multiple nonverbal cues and channels in continuous time and trait space (represented with multiple trait dimensions), to match virtual agents with human users.

The line of research targeted in this funding application is highly interdisciplinary and the research outcomes can be spun into the outer society in various ways. Relevant beneficiaries are identified based on the expected term of impact.

In the short term, the output of the research proposed will benefit national and international research groups working in the area of social signal processing, human behaviour analysis and interpretation, and embodied and relational agent community and applications. The most immediate application of the proposed research is in the areas of embodied conversational agent and relational agent design by addressing issues related to personalised, adaptive and engaging user - agent interaction, and by providing such agents with the means of analysing and understanding the nonverbal behaviour and personality of their users, to guide the agent's social interaction and personalisation ability. This in turn will improve their effectiveness in various application domains related to learning and health care, namely virtual tutoring, elderly care, cyber coaching and cyber therapy. From an interdisciplinary point of view, the knowledge gained will impact the understanding of the role of the personality traits in human - agent interactions.

In the medium term, a system capable of assessing human personality traits displayed in naturalistic and spontaneous settings (non-verbal behaviours expressed through facial expressions, body gestures, and vocal cues) has the potential to alter significantly other existing technologies, and become applicable and expandable to multiple domains. Examples of such domains are: (1) recommending interfaces to people (matching people's personality traits with household robots, or virtual agents); (2) personal wellness technologies (prescription of exercise programs taking the patient's personality into account, prescription of therapies for people suffering from personality disorders, and guided therapy); (3) e-learning (to assess a student's personality and engage the student in studying that is most suited to his or her personality); and (4) pre-employment assessment (matching personality traits with job requirements).